University of Brighton and Judge Sampson Limited

To implement cutting edge digital transformation of marketing approaches and associated changes to business processes to increase productivity, brand recognition and market share, and attract new design clients, whilst maintaining flexible product customisation for customers.